Breast density

Breast density, i.e., the fraction of glandular tissue in a breast, is a known indicator of breast cancer risk. Measuring it reliably would allow intelligent selection of a personalised screening interval for each woman, thus optimising use of resources and minimising dose for low-risk women. The project will develop a data-science based methodology for breast density calculation from spectral information from the HEXITEC pixellated spectroscopic technology. Spectroscopic detectors provide the full spectral information on the detected beam, which is not accessible with conventional detectors, thereby allowing simultaneous acquisitions at a range of different energies. The HEXITEC system, featuring sub-keV energy resolution, is the ideal instrument for this purpose. Data science will allow the exploitation of the full spectroscopic
information, as opposed to isolated spectral components.